Epigenetic regulation of RTK signalling in acute myeloid leukaemia

Receptor tyrosine kinases (RTKs) and their associated intracellular signalling pathways act in response to growth factors and other extracellular cues to regulate fundamental biological processes, such as metabolism, cell growth, cell proliferation and survival. Dysregulation of said pathways is common in a variety of human diseases, most notably diabetes, neurodegeneration and cancer. Hence, effectors of RTK signalling have historically been the preferred targets for drug discovery, particularly in the field of metabolic syndrome and cancer research. In addition, members of the RTK network, such as mTORC1, have been found to play a role in physiological ageing in mammals. The status of the signalling network and its circuitry seem to determine the responses of cells to inhibitor treatment. However, the mechanisms by which cells wire their signalling network are not well understood.

The aim of this project is to investigate how non-inheritable modifications, such as epigenetic changes, determine the circuitry of signalling networks downstream of RTKs. Potential for treatments targeting epigenetic effectors has been demonstrated by drugs such as Vorinostat, a histone deacetylase inhibitor, going through clinical trials for the treatment of leukaemia and lymphoma in combination with other chemotherapeutic drugs, and by the histone methyltransferase EZH2 emerging as a potential target for treatment in the past few years. In this project, a series of epigenetic drugs will be tested in combination with kinase inhibitors in a variety of acute myeloid leukaemia (AML) cell lines. Cell proliferation and viability assays will be performed to test the efficacy of the combinatorial treatments. The effect of the drugs at the molecular level will then be evaluated using mass spectrometry-based proteomics and phosphoproteomics analyses, looking at both epigenetic changes (particularly with regard to histone modifications) and instances of kinase signalling rewiring.

We expect this project will uncover how epigenetic changes at the level of chromatin modification impact the structure and topology of signalling networks. In addition to increasing our understanding of cell signalling, these research outputs may also inform drug treatment aimed at devising more effective therapeutic strategies in the future.